The value and efficacy of Akha shamanic medicine: exporting anthropological insights

My research explores the phenomenon of the efficacy of healing rituals. Over the past two decades, the question of how ritual works has emerged as central topic at the intersection of medical anthropology, cognitive science, philosophy of medicine and biomedical practice. My PhD research has sought to tackle this question by conducting long-term ethnographic fieldwork on the indigenous medical tradition of the Akha, a group of non-literate swidden farmers living in highland Laos and neighbouring borderlands. By shunning assimilation with lowland cultures, the Akha have maintained a coherent traditional healing system, based on animism, animal sacrifice, and shamanism. Throughout my fieldwork I examined the whole gamut of Akha therapeutic practices. I investigated these practices through the lens of the science of 'placebo effects', a burgeoning field of study that employs neuroscientific and psychological tools to test and understand how healing rituals work. Knowledge of 'placebo effects' enabled me to make informed guesses about the workings of shamanic healing. Conversely, I showed that the Akha material - how shamans work and how they think about the causes of illness and healing - could offer major insights into our understanding of therapeutic efficacy. I argued that, when looked from the perspective of the science of placebo effect, Akha medical philosophy captures something fundamental about the nature of healing, in a way that biomedicine does not - a claim that holds powerful implications for the anthropology of ritual, philosophy of medicine and biomedical practice.

The ESRC postdoctoral fellowship will primarily allow me to:

1. Submit a book proposal based on my PhD dissertation. The book will use unique anthropological material on the Akha medical system (which has never been studied before) to illuminate discussions in philosophy and history of medicine and science. It will seek to challenge a set of widespread assumptions about 'indigenous medicine' and 'placebo effects' that are popular in these fields, and to vindicate the value of animistic medical philosophies. I expect the book to appeal to the general public as well as to academic audiences.

2. Turn the final chapter of my PhD thesis into a theoretical article on how placebo science and Akha indigenous thought inform the 'rationality debate' in anthropology, which deals with the interpretation of 'apparently irrational beliefs'. It will offer a new perspective on a classic theoretical problem.

3. Contribute to the installation of a permanent exhibition on Akha traditional culture at the Akha University centre in Chiang Rai, Thailand. This centre - the fulcrum of Akha social life in the Upper Mekong region - aims at strengthening a sense of common identity among Akha people living across countries through the learning of traditional customs. As solicited by its director, I will spend 2 weeks in Chiang Rai to add to the exhibition a rich selection of shamanic texts that I collected in Laos during my fieldwork. The centre is visited by thousands of Akha and non-Akha people annually, which guarantees a great exposure and usefulness of these resources.

4. Plan a three-year research project that I intend to conduct from October 2021, conditional on obtaining either a Wellcome, British Academy or Marie Curie Fellowship, for which I am applying by October 2020. The project will deal with the phenomena of 'medically unexplained symptoms and 'placebo effects'. This post-ESRC Fellowship will allow me to further my theoretical explorations, toward the goal of transitioning from anthropology to philosophy of mind and the medical humanities, and obtaining a permanent academic post.

To work towards these goals, I will spend three months in Spring 2021 at the Harvard Medical School Program for Placebo Studies, where I will receive further mentorship and train to develop further research skills in cognitive science and the medical humanities.